The Feasibility of Microbial Mosquito Repellents

Mosquitoes are the deadliest animal on the plant. They are **vectors of lethal diseases** including malaria and dengue which contribute to **over 1 billion infections** and **\>700,000 fatalities every year**. Repellents can **deter day-biting mosquitoes** but **existing repellent fall short** in **efficacy, duration and formulation.**

BugBiome's innovative platform **combines microbiology, bioinformatics and insect assays** to develop innovative **bioactive repellents** to **protect humans from mosquito bites**. In a radical departure from conventional repellents reliant on synthetic chemicals like DEET our **novel approach** will bring **natural, microbial powered repellents** **to** **market.**

This project aims to **harness the power of the skin microbiome** to create a **safe and effective mosquito repellent.** Our strategy **exploits the skin microbiome's** potential to offer a **healthier, eco-friendlier alternative** to existing chemical repellents. The **anticipated outcome** of this project is a **novel bio-repellents** specifically **designed to protect people from mosquitoes**. Through **targeted and sustainable actives**, BugBiome aims to set a **new standard in insect protection** -- one that **aligns with the consumer demand** for longer-lasting non-chemical repellents.

As we progress, our focus remains on rigorous evaluation to ensure our findings are robust and ready for real-world application. BugBiome is committed to **ecological sustainability** and is working towards a **new standard in pest management.**